Queen's University Belfast and Fusion Antibodies

To develop new innovative processes to create a novel platform technology for the generation and maturation of fully human antibodies that can be rapidly progressed by clients into clinical development.